Loughborough University and Foster & Freeman Limited

To develop a probe capable of identifying forensically pertinent samples at crime scenes and indicating their approx age (the in-situ probe). Once commercialised, the device will not only enhance investigators’ capabilities, it will reduce turn round time and decrease casework costs.